Interspecies cell fusions to dissect the species-specific rates of development

A long-held question underpinning the 'rules of life' is how timing operates at the cellular level. Developmental pace is systematically different across species, and it is unclear how it is encoded in the genome. Previously, we developed in vitro models to allow direct comparison of mouse vs. human embryonic stem cell differentiation into spinal cord motor neurons (PMID: 32943498). The in vitro differentiation pace matched that of the species of origin, with human differentiation proceeding ~2.5 times slower than the mouse counterpart. While this comparison offered a novel insight into the regulation of the pace of development, the genetic basis for its control remains unknown. This is in part due to the lack of a calibration strategy to control for "system-level" differences between species: fundamental properties of cells such as protein content, basal levels of constitutive genes, organelle composition, cell cycle, or metabolic rates may be inherently different across species, making it difficult to compare across species and confounding quantitative assessment of biological timing. To overcome these limitations, we want to develop cell models that integrate cellular properties of two species in the same cell and compare them to same-species models.

We aim to fuse mouse and human neural progenitors and use them to identify the genetic mechanisms that drive developmental pace. In vitro, cell types of distantly related organisms can be fused to produce somatic cell hybrids (PMID: 35082442). Fusions of differentiated human cells with mouse pluripotent stem cells have shed light on the mechanisms of cell fate acquisition, somatic cell reprogramming, and gene silencing (PMID: 21727131). Recently, cell fusions of pluripotent stem cells from primate species have identified human-specific responses in cortical development (PMID: 33731928). Unlike previous studies, we will fuse equivalent cell types from distantly related organisms differentiated at their species-specific timescales and perform genome-wide proteomic profiling. Compound mouse-human cells from donor cells will contain homologous functional proteins, with species-specific developmental rate being the main distinct parameter. We hypothesize that comparisons of intra- and inter-species fusions of stage-matched cell types will improve the ability to identify dominant and quantitative features that determine developmental pace from differential expression. We will perform a combination of classical fusion experiments with novel proteomic approaches to investigate how developmental tempo is regulated.